Fan Flutter Stability

The project will carry out a root cause analysis of flutter, an aeroelastic instability, in large civil fan blades using computational aeroelastic methods. The unsteady aerodynamic response to vibration and its dependence on mode shape will be investigated.